University of Southampton and Seven Investment Management LLP

To design, transfer and embed an innovative and cutting edge capability concerning risk management for investment portfolio optimisation via advanced volatility estimation.